WeevilWatch: Smart Pest Monitoring in Ornamental Crops

WeevilWatch is a nine-month project testing a new smart monitoring tool for vine weevil; one of the most damaging pests in container-grown ornamental plant production. Vine weevil activity is notoriously difficult to identify because adults feed at night and larvae damage roots unseen in the growing media. Even small crop losses cost UK nurseries millions each year, and early detection is now critical due to the reliance on biological controls that need precise timing. Two commercial hardy nursery stock nurseries will test 30 smart monitoring devices developed by Harper Adams University across container production areas. The tool uses a camera and artificial intelligence to automatically recognise adult vine weevils, allowing quick inspection and targeted control application. This continuous, automated surveillance will assist staff to efficiently monitor and apply treatments when they'll be most effective. The devices will be tested under different conditions, both with and without a chemical attractant as well as at different spacing densities, to determine what delivers value for money in commercial production. The Horticultural Trades Association will help share results across the sector. The project aims to deliver earlier pest detection, reduced labour costs, fewer crop losses and a practical tool that UK growers can adopt.